IDEAdvance - Sensor-less Power Seat Actuator

Brush commutating electric DC motors (BDC motors) are used in large numbers in
automotive comfort systems, industrial applications, aviation, power tools, home appliances,
furniture, toys, models and many, many other commercial and consumer market applications.
IDEAdvance has exclusive rights to DCM-MotionTechnology (DCM), a new and patented
technology for sensor-less motion Detection, Control and Monitoring of BDC motors
developed by our parent company. With sensor-less DCM the sensors, sensor wires and
connectors currently used in BDC motor applications to detect and control speed and position
can be avoided. Further the new technology enables commutation synchronised variable speed
control of the motor thereby reducing the brush arcing, which will extend the lifetime and
reduce the power consumption of BDC motors and therefore their CO2 footprint. The
technology also enables new possibilities for accurate torque/speed control and for in-situ
monitoring of the condition and characteristics of the motor.
While the technology has been proven in simulations and lab tests, the aim of this project is to
implement a demonstrator to prove the concept works in a real application and to verify the
benefits of the technology. Since automotive comfort systems such as power windows and
seats are one of the largest markets for BDC motors with sensors, a sub-scale automotive
power seat assembly with sensor-less detection, control and monitoring is an ideal feasibility
project.
With more than 6Bn BDC motor systems sold annually, and at least 2Bn of these requiring
speed/position controls, the market potential for more efficient, cost and energy saving
electric motor solutions is huge. When this new and patented technology has been proven
IDEAdvance intends to sub-license DCM to mass market manufacturers of electric motors,
applications and solutions, and supply complete solutions to SME’s.
The project is endorsed by UK and EU suppliers to the automotive industry.